Portsmouth Central Library

Context
The project examines the architectural value of Portsmouth Central Library both in the context of the work of City Architect Ken Norrish, Portsmouth and within the wider context of UK Brutalism and
international modernism - its unique architectural contribution of a particular kind of Brutalism to Portsmouth’s urban identity and its regional impact on Brutalist substantial legacy.
Aims and objectives
This research project aims to highlight the socio-political and cultural contexts of the design, construction and use of the library in relationship to Portsmouth’s urban and architectural
development in the second half of 20th century and to identify its significance within the history of UK modern architecture.
The largest public library in Hampshire built in 1976, it completed the Guildhall Square reconstruction. This research project highlights the dynamics of Portsmouth government investment
in modern architecture in the context of other cities and regions in the UK. Since library usage has evolved over time, the project explores and considers the present role of the Central Library in supporting vulnerable groups and communities within the city, and assesses the condition of the building .This will lead to a conservation and management plan to preserve and enhance the unique
features of its design.
Potential applications and benefits
Aligned with Portsmouth History Centre Development Strategy and Action Plan 2024-2027, this project adds to a broader scheme to design ways of inclusively reusing this major public building, and
includes all present uses of the library as a way of triggering a further revitalization of the public square. Ideally located, facing the Guildhall square and Portsmouth City Council, Portsmouth Central Library’s spatial potential, outreach activities and support of its active local history groups, will become visually legible. This will be presented and celebrated in two directions: outwards, inhabiting the public
spaces around it and within the square; and inwards, welcoming wider public audience inside the building.
Researching the architectural legacy of the library’s design as a Brutalist masterpiece and defining a proper conservation strategy, this project fosters a stronger public engagement as a way of capitalizing on the prime location, design, activities and energies of its participant/public-facing groups. It will highlight the value of the library as a community hub and enhance the library present role as the major public living room of the city.